Visbion Image Cube CT Enhancement Project

The coronavirus crisis has emphasised the need for integrated and flexible healthcare provision. The NHS is an extremely well-integrated organisation, which under normal circumstances, provides excellent healthcare to the nation. However, in the current circumstances there is a need for greater flexibility in the deployment of resources for specific needs. An example is the creation of the Nightingale Hospitals at several locations throughout the country. However, modern healthcare practice relies heavily on the use of medical imaging techniques (e.g. CT and MRI) to achieve effective diagnosis. Prior to the coronavirus crisis, the requirement for additional imaging capability has been met by the introduction of mobile imaging trailers that contain different types of scanners (e.g. from Siemens and Philips). This use of mobile facilities has significant economic and practical advantages for Hospital Trusts, allowing them to secure imaging as and when needed (without the need for significant financial investment). In the current circumstances, imaging capability is severely stretched and, again, this has been addressed using more imaging trailers. So, for example, the Nightingale Hospitals use mobile trailers for their CT provision. CT images are important because they provide a unique diagnostic facility for the detection of COVID-19 caused pneumonias in the context of intensive care. The Nightingale Hospitals are a good example of the need for flexibility. Although images and data can be acquired within that Nightingale Hospital, the images and data need to be transmitted for storage and viewing at an established hospital (e.g. in the case of the Nightingale Hospital in London's ExCel to St Bartholomew's Hospital).

The image and other data acquired using mobile scanners normally needs to be transferred onto DVDs for transportation to the hospital, with the risk of errors and possibility of transferring the infection. The transfer process is also completely reliant on significant human intervention. The Visbion solution in the proposed project overcomes all these problems by using the company's unique Image Cube technology. This allows images and data to be automatically transferred across a commercial telecommunications network using military specification encryption. Once the data has arrived at the permanent hospital, Visbion's technology decrypts the images/data and automatically stores them in the hospital's information system. The second aspect of the project is the ability for radiologists working remotely (e.g. from home) to rapidly read and report on images from multiple locations within the NHS using Visbion's web-based PACS -- thus providing rapid, expert diagnosis.